Project Immersion

Project Immersion will transform learning and community spaces into interactive multi-sensory environments for learners aged 8 – 25 with support needs (particularly learning disabilites and autism). Learners benefit from experiences which promote and enhance learning outcomes around social engagement, collaboration, more confident communication and challenge learners' perceptions of their own abilities to exercise choice and control through digital technology. Individuals can then develop transferable competencies, leading to greater independence and employability: enhanced communication, working with others, personal creativity, social engagement and coping with change and anxiety. The Immersion ‘Box’ will contains video projector, speakers, camera, sensors, and bespoke software to project applications onto walls in a darkened room, to create multi-sensory immersive experiences controlled through user gesture or touch. The Box is designed for ease of use by individual learners and educators and to support inclusive educational practice which is democratic in nature and supports 'discovery-based' learning.